Collecting and using cognitively annotated natural language datasets to detect idiomatic expressions

Collecting and using cognitively annotated natural language datasets to detect idiomatic expressions

In a given language, multi-word expressions (MWEs) and idiomatic phrases constitute around half of the mental lexicon of native speakers, yet it is still a challenging task to automatically identify them in text, let alone to understand and translate them. Since these expressions are language-specific, much of the current state of the art relies on intricately crafted lexica which list individual expressions, their variants, and their semantic meanings. Lexica are easy to construct and maintain for widely-spoken languages like English, but not for low-resource languages (i.e. Slovenian or Farsi), which means the approach does not generalise well to multilingual Machine Translation.
In this project, we would like to use computational tools to dig deeper into the essence of idiomaticity. An idiomatic expression is defined as "a group of words established by usage as having a meaning not deducible from those of the individual words" - but if the human brain cannot deduce the meaning of an idiom from its component words, then what are the cognitive mechanisms underlying idiomatic understanding? How do second language learners or native-speaking children acquire the ability to understand idioms, and can their learning processes be replicated computationally?

Goals:
Our initial goal is to build a corpus of MWEs and idioms in context, with cognitive annotations (i.e. gaze features, processing speed, fMRI scans, compositionality judgements, psycholinguistic variables, etc). We believe this dataset would be valuable to researchers in a range of disciplines, including, but not limited to: NLP, Psycholinguistics, Cognitive Science, and Translation Studies.
We would then like to use this dataset to leverage performance improvements on MWE detection tasks (i.e. the PARSEME shared task). Success in other tasks (i.e. hate speech detection) has been obtained by regularising attention and transformer architectures in multi-task learning models using cognitive features.
Furthermore, we could explore the potential of 'simpler' architectures (i.e. graph based networks rather than deep neural architectures) that are fundamentally designed around cognitive processes and features. Success comparable to the state of the art has been achieved with this approach in related tasks like metaphor detection.

Therefore, our research questions are:
Can we augment existing models for automatic detection of MWEs using cognitive data?
Can we replicate human processes for understanding idioms using computational models?
Is this approach language-independent to some degree? For example, can it achieve comparable results to high-resource languages on low-resource languages?